University of Northumbria at Newcastle and TechnipFMC Umbilicals Limited

To develop a mass extrudable polymer nano composite hose for subsea umbilical applications that is operational in varying and extreme temperatures and pressures; outside the current operational constraints and surpassing the existing product specification